COntent-based Digital Asset Management (CODAM)

The CODAM project (COntent-based Digital Asset Management) will develop an advanced video asset management system with unique visual fingerprinting and visual search capabilities. It will aid content creation and deployment by enabling visual content tracking, identification and searching across multiple devices and platforms, and across diverse digital media ecosystems and markets. Where is the original version of the low-quality clip? Which video clip has been used most often in BBC programmes? Is it a stock shot of a red double decker bus, or an excerpt from a royal wedding? Is there other footage in the archive that shows the same event but can provide a fresh viewpoint? Maybe even some relevant user generated content? The CODAM system will answer these questions, track the origins of video clips across multi-platform productions and search for related material. It will take the form of a modular software system that can identify individual video clips in edited programmes, and perform object or scene recognition to find similar footage in an archive without relying on manually entered and often incomplete metadata.